Covid 19 Lockdown Recycled Rubber Project: UK MOD plastic replacement

**Public description**

TCT-Europe is dedicated to making profitable use, of recycled rubber from used tyres, and its use to displace, where ever practicable, plastics, virgin synthetic rubber (made from oil) and virgin rubber. Presently we make mostly bespoke products for the solar and heating, ventilation and air conditioning (HVAC) industries. We do this in large volumes that save a very large number of tyres from ending up in illegal landfill or being burned. This project is designed to expand this ambition to the military and bike lane sector, where we believe there are a large number of items that could be made more effectively for the tax payer, as well as the planet, from recycled rubber.